Playing A/Part: investigating the experiences of autistic girls through drama, interactive media and participatory arts.

Playing A/Part is an interdisciplinary collaboration (drama, media arts, psychology) working with autistic girls (aged 11-18) and women to investigate the female face of autism through innovative, creative and participatory approaches pioneered by members of the research team. Improvisatory performance and interactive media are used as creative tools for articulating the lived experience of the female autistic community. The project responds to calls for more research and novel methods to document the distinctive experiences and characteristics of this under-represented group. As Sarah Wild states, headteacher at Limpsfield Grange (the only UK specialist school for autistic girls and a project partner):

'We're trying to get politicians to understand that this is a group who are massively under-diagnosed, but also that there are not the right services out there for them or the awareness, including GPs who don't understand what female autism looks like.'

Autistic women describe experiences of invisibility, masking their identities and "faking it" to be socially compliant. This results in high levels of anxiety, which impact on mental well-being, self-confidence and self-worth, leading to increased rates of depression, self-harm and eating disorders. There is, therefore, a need to support self-development and well-being in autistic females, especially during adolescence; a crucial time for identity formation during which autistic difficulties and differences can become more pronounced in the face of increasing socio-emotional pressures.

Through its interdisciplinary and participatory approach, the project will produce new knowledge about the female autistic experience that will be of value to the autism community, the creative industries, education, health and social care. This has the potential to inform the development of more female-sensitive diagnostic measures and services, highlighting the creative contribution of this community and challenging existing stereotypes. The project aims to fully engage the female autistic community in the research about them and to transform public understanding and awareness. To achieve this we will:

1. Co-create a programme of participatory arts workshops and creative toolkit, enabling autistic female adolescents to articulate their lived experiences and identities;
2. Conduct a specially designed survey amongst a) autistic women and b) autism experts to achieve consensus on commonly shared features of female autism.
3. Deliver and trial a programme of participatory arts workshops in different educational settings;
4. Evaluate the efficacy of participatory arts workshops to enhance self-perception, mental well-being and self-esteem using new and established measures;
5. Co-produce and test the feasibility of a participatory arts peer mentoring model in educational and community settings, involving autistic girls and women in collaborative and creative activities;

6. Engage the female autistic community in participatory research and dissemination;

7. Create an international interdisciplinary participatory research network

8.Disseminate research findings to stakeholders and the wider public through a programme of impact and public engagement.

The project builds on the team's previous work exploring autistic identities, perception and creativity, and on methods successfully trialled in a pilot programme of participatory arts workshops using drama and interactive media to explore how female autistic students perceived and engaged with their environments and each other. A public engagement programme includes symposia, roundtables, films, educational resources, a media installation, performances and interactive website. Through this collaboration across disciplinary boundaries, using established and novel methods, we will produce outcomes that are more than the sum of their parts, transforming the face of autism research through female autistic voices.

Potential impact
BENEFICIARIES
As the female autism community are under-represented and under diagnosed, they are core beneficiaries for this research. Moreover, autism funding has traditionally prioritised causes and intervention rather than education and support. There is little research dedicated to improving physical and mental well-being in autism or into how schools and services can contribute. Hence the development of tools and evaluation methods for working with autistic female teenagers could be flexibly applied in a range of educational and non-academic contexts, and would benefit a range of potential user groups:

1. Autistic individuals: direct beneficiaries are 150 participants (autistic female teenagers) their families and carers; 6 steering group members, autistic HE theatre students.

2.Members of the autistic community (autistic people, families and carers)

3. Educators (direct beneficiaries are participating and networked schools); all teachers engaged in educating autistic girls/teaching assistants/educational psychologists/speech therapists; school counselling services; Local Education Authorities, schools accommodating female autistic pupils (mainstream, special, units).

4.Health and social care services: Paediatricians, GPs, clinical psychologists and psychiatrists, mental health service providers and commissioners; family therapists; local authority social care employees, police and probation services whose work brings them into contact with autistic girls and women.

5.Arts professionals and the creative industries: conservatoires and HE theatre departments; performing arts professionals working with autistic women; practitioners in applied and social theatre; arts centres associated with the project.

6. Local communities; the general public and policymakers.

HOW MIGHT THEY BENEFIT?
The primary beneficiaries (autistic students and steering group) are included as researchers, participants, advisors and practitioners, taking their perspectives and needs into account in planning, delivery and outcomes. They will benefit from activities designed to enhance agency, creative expression and mental well-being. For the steering group, the project affords opportunities for community networking and career development. The autistic community would benefit from increased understanding by others of how female autism is experienced potentially informing structures for education, support and employment, particularly in the creative industries. For families and carers of participants, the benefits could translate into improved interpersonal relations and family well-being.

Other beneficiaries are health professionals such as GPs, clinicians involved in diagnosis and mental health practitioners as the research will increase knowledge and understanding of what female autism looks like (leading to earlier recognition) and how to support this community. This may reduce mental health problems and improve education and employment outcomes for autistic women. Education professionals will also benefit from new opportunities for training and access to the project's educational resources. The research findings on female autism in different educational settings and the impact of creative practices on well-being can inform curriculum development and pedagogy.

As the interests and capabilities of autistic females may lead them to pursue creative careers, arts professionals and educators will benefit from the project's potential to inform training and to make recommendations to improve the prospects for this population to realise their potential for a creative autistic life. The project's activities in community venues contribute to a wider community and public engagement programme with the ambition to change public perception of autism and gender so that autistic females are recognised and supported to benefit from employment, social relationships and community inclusion as keys to quality of life